Interactive Virtual Reality (VR) safety training for Tunnel Boring Machines (TBM)

This project is to enable construction companies to use immersive Virtual Reality (VR) training modules in a safe environment, avoiding the need to train in hazardous underground environments. This improves health and safety for trainees, productivity by reducing machinery down time no longer required for ‘live’ training and reduces project cost. The project will develop a cost effective, interactive Pop-up VR prototype for remote site orientation, health and safety briefing and training before entering hazardous construction environments.